Consolidated EPSRC support for Durham Symposia

The LMS-EPSRC Durham Symposia have a long and glorious history and are among the most important regular international mathematical events, reflecting and initiating developments in cutting edge modern mathematics. These 10-day meetings have run since 1974 and have quickly developed their highest international reputation. They are widely associated with the excellence of British mathematics. The programme activity of the Durham Symposia is fully controlled by the London Mathematical Society, and takes place during the summer period, fitting well into the academic diary of mathematicians worldwide.

This proposal seeks support for a continuation of the programme of Symposia for a further four years.

The Symposia bring together the top UK and international researchers, with the aim of finding common ground and discussing exciting recent developments. Nearly all participants reside in the same accommodation block, giving the meetings a closed and informal atmosphere under which the exchange of ideas and cross-fertilization of research expertise can flourish.

Information on each symposium can be found through the actively-managed and easily accessible website (http://www.maths.dur.ac.uk/events/Meetings/LMS/), which contains links to all previous Durham Symposia. The main talks of each symposium are recorded (with permission of the speakers) and made available through this website within days after the end of the meeting. Similarly, lecture notes and presentation slides are also made available.

The outcomes from the symposia impart a large impetus to already dynamic research areas. The UK and international symposium participants are the immediate beneficiaries, but the timely appearance of videos and lecture notes on the Durham Symposium website also informs the research of many other mathematical scientists working in the area. This in turn adds considerably to our understanding of the various research topics studied.

Potential impact
The aim of the current proposal is to continue to provide a framework for the mathematical community of the UK to hold conferences at the highest international standard which can set the research agenda in the field for the next five to ten years. The themes for the Durham Symposia have and will continue to cover almost all areas in the EPSRC portfolio for Mathematical Sciences. As the topics for the coming symposia are not yet decided, it is difficult to predict potential beneficiaries of the impact. Nevertheless, in recent years there have been several symposia with participants from industry and national agencies such as the Met Office, and this is expected to continue in the future.

Communication and enagement - Once a symposium has been been approved by the RMC, it is advertised in the newsletter of the LMS and various websites used for advertising conferences. An important part of the communication is then taking place through the Durham Symposia website. The team has developed a highly interactive webtool, which enables organisers and participants to easily stay up to date. The link to the Durham Symposia website is publicised regularly in the LMS newsletter, and also easily accessible through the webpages of the Department of Mathematical Sciences at Durham University.

Collaboration and exploitation - Each symposium brings together many of the leading experts in the given field, both from the UK and abroad. Organisers are encouraged to leave a lot of time for discussions. Most participants stay at the same resident college, where full internet access is available. Together with the typical length of up to ten days for a symposium this provides a very fertile ground for collaborations among participants.

The Durham Symposia website collects a wealth of information from each symposium. Since 2004 almost all talks have been filmed and the files are made available on the web. Speakers are also asked to make presentations in pdf or ppt files available on our website. The collection of data represents a rich repository that it is widely used throughout the world. As the website is openly accessible, researchers who have not been able to participate in a symposium can still obtain a lot of information that way.